Quick Brew Content Seed Funding 1

Quick Brew Content is a revolutionary social media creation tool that leverages the power of advanced AI technologies, including ChatGPT4, OpenART AI, and PowerAutomate. Our platform enables users to effortlessly generate engaging social media content tailored to their specific needs in minutes. By simply inputting basic data such as company sector, target audience, and desired tone of voice, Quick Brew Content automates the creation process, providing users with copy, hashtags, image prompts, and AI-generated images.